Dover Clean Ferry Power (DCFP): Techno-Economic Feasibility Analysis of Electric Power Solutions for Port of Dover Ferries

In this project, the Dover Clean Ferry Power (DCFP) consortium focuses on the development of innovative solutions to accelerate the adoption of (plug in) hybrid or fully electric propulsion vessels in the Short Straits (Dover to Calais and Dunkirk) ferry fleet, with the potential to extend to cruise and cargo operators if appropriate. The project takes the Port of Dover (PoD), the busiest ferry port in the UK, as its feasibility case and investigates alternative, reliable pathways for the provision of electricity for Channel crossing ferries at the PoD over short, medium and long-term planning horizons, ultimately working towards a future where the unique capacity and resilience of the shortest crossing to Europe can be sustainably delivered for the nation.

The DCFP project partners will collaborate over seven months to identify the current and future electrical power demands of the ferries operating at the PoD. It will find viable, sustainable emissions-minimising pathways for the on-shore supply of the required demand, with minimum impact on the daily business of the port and its ferries.

This project will support the delivery of the Port of Dover Air Quality Action Plan as well as Net Zero delivery for the port, operators and customers. This will ultimately help meet the zero emissions shipping ambitions of UK's 'Clean Maritime Plan', envisaging the UK as a global leader in clean shipping by 2050\.